NA62 Common Fund

NA62 is a leading kaon experiment at CERN. This funding enables the UK groups to participate in the experiment.

Potential impact
See ST/K001310/1 for full details of the related Impact Summary of this work.